FUELSENS: Aircraft Integrated IoT Sensor for monitoring Sustainable Aviation Fuel quality

A novel sensor system will be developed for real-time measurement of biomass, water and biocide contamination in sustainable aviation fuels (SAFs). Deployment of these systems will ensure SAFs are maintained in optimum condition to ensure efficient fuel use, improved predictive maintenance to avoid engine damage and eliminate fuel dumping.